Fibre Reinforced Metal Composite Pressure Vessel (FEA Validation)

Pressurised systems are used extensively in many industries from breathing air tanks for
rescue services, deep water oil and gas instrument housings to chemical and gas tanks used to
move satellites in orbit, with the space sector having the greatest need for lightweight tanks.
However the main requirements for space materials are light weight, multi-functional
capabilities, smart features and outstanding thermal stability, which cannot be achieved with
these conventional materials. TISICS has developed reinforced metal matrix composites
(MMC) with titanium and aluminium alloy matrices. This produces metallic composite parts
with very high specific strength and stiffness, and the potential to be used for in structural or
complex shape tanks.